student project title not confirmed - student did not complete first progress report before withdrawing

student project title not confirmed - student did not complete first progress report before withdrawing